University of Leeds and Freeline Therapeutics Limited

To introduce advanced computational techniques and develop a new platform to accelerate discovery of novel and effective gene therapies to treat currently incurable diseases. To deliver new treatments faster and in a cost-effective manner.